Damibu Feeds

Innovate UK are working with Damibu, a Liverpool based technology development team to create Damibu Feeds, a unique technology to improve management and syndication of online content.

Damibu's vision is to transform the way that information is published and consumed online, improving transparency, validity and trust.

Damibu is passionate about giving end users better information. Feeds allows organisations to curate their own unique resource by aggregating "trusted" data sources into custom information Feeds. These Feeds can then be delivered via any online technology: websites, mobile apps, voice (Alexa, Siri, etc) or IoT devices.

Following success in the health sector, the project extension focuses on bringing Feeds into new sectors.